The Best Outcomes for Breast Cancer Patients

The most accurate way to decide treatment for breast cancer patients, improving their chance of survival, is brought to market by this project. Calculations for deciding treatment are currently based on averages, meaning it is not as targeted to the patient as it could be and healthcare inequalities are deepened.

Algorithms are applied in a ground-breaking way by this user-friendly and informative website to take into account data applying to each patient individually. Thus the outcomes can be improved.